Reducing Environmentally Problematic Landfill And Circular Economy approaches for Waste Minerals (REPLACE for Waste Minerals

Much of what society depends on in the modern day has its roots in fossil fuels, including electricity, transport, heating, and plastic production. However, fossil fuels are a finite resource with coal, gas and oil projected to reach depletion within 42 years' time (New York Circular City Initiative, https://www.circularnyc.org/). In addition to fuels, we mine and consume a large amount of metals and minerals, which are also non-renewable resources. This may seem a less urgent situation until we realise that our smartphones are laden with rare earth metals, many of which are running out.
What if we could recover metals from waste we produce, waste which would otherwise have been put into landfill, and, furthermore, transform it into something useful? This will form part of my project to develop circular economy approaches, addressing the problem of our current and mostly linear economy. I will be transforming struvite, a problematic waste mineral produced as a consequence of waste-water treatment (WWT), into industrially useful layered double hydroxide (LDH) materials. The magnesium within the struvite will be a metal precursor for the LDH synthesis. I will aim to synthesise these using green chemistry principles and utilising various sources of waste throughout.
LDH's have potential applications in many different fields. Here, I will focus on their role as catalysts in reactions such as biofuel and green hydrogen production, as well as carbon capture and transformation. Furthermore, I will try and design the synthesis and use of the LDH with Northumbrian Water Groups' WWT plant in mind, creating a circular economy approach in which the waste they produce has been transformed to something they can once again use. This will help the company attain its net zero waste target.
A novel approach to LDH synthesis is being taken in this project, alongside the use of the LDH to create renewable resources and circular economy pathways.

Potential impact
ReNU's enhanced doctoral training programme delivered by three uniquely co-located major UK universities, Northumbria (UNN), Durham (DU) and Newcastle (NU), addresses clear skills needs in small-to-medium scale renewable energy (RE) and sustainable distributed energy (DE). It was co-designed by a range of companies and is supported by a balanced portfolio of 27 industrial partners (e.g. Airbus, Siemens and Shell) of which 12 are small or medium size enterprises (SMEs) (e.g. Enocell, Equiwatt and Power Roll). A further 9 partners include Government, not-for-profit and key network organisations. Together these provide a powerful, direct and integrated pathway to a range of impacts that span whole energy systems.

Industrial partners will interact with ReNU in three main ways: (1) through the Strategic Advisory Board; (2) by providing external input to individual doctoral candidate's projects; and (3) by setting Industrial Challenge Mini-Projects. These interactions will directly benefit companies by enabling them to focus ReNU's training programme on particular needs, allowing transfer of best practice in training and state-of-the-art techniques, solution approaches to R&D challenges and generation of intellectual property. Access to ReNU for new industrial partners that may wish to benefit from ReNU is enabled by the involvement of key networks and organisations such as the North East Automotive Alliance, the Engineering Employer Federation, and Knowledge Transfer Network (Energy).

In addition to industrial partners, ReNU includes Government organisations and not for-profit-organisations. These partners provide pathways to create impact via policy and public engagement. Similarly, significant academic impact will be achieved through collaborations with project partners in Singapore, Canada and China. This impact will result in research excellence disseminated through prestigious academic journals and international conferences to the benefit of the global community working on advanced energy materials.